Cardiff University And Ford Motor Company Limited

To apply visual inspection techniques, advanced manufacturing technologies (including micro/nanotechnology derived tools) and supply chain analysis for effective identification and management of engine components.